Intelligent Edge of Things

The evolution from local towards virtualised data storage, computation, network management, applications and workspaces has changed the way we use our digital services and brought some clear benefits over traditional systems, such as easy management, universal availability and decreased hardware requirements for devices. We are witnessing a change from separate person-to-person, person-to-machine and machine-to-machine (IoT) computing towards Internet of Everything (IoE) computing. The foreseen next step in the evolution of wireless communication technologies is the evolution towards the 6th, generation networks. This transition will boost network sharing in cities and indoor spaces, and -- especially -- drive the local computing paradigm. In today's cloud systems, data processing and decision-making logic is handled at data centres, which is not optimal from the viewpoint of performance, efficiency and reliability, security or privacy.

Edge computing is a key technology to unleash the full potential of 5G technologies, since it enables the deploying of computational tasks near the end-devices and therefore opens novel business opportunities around real-time cloud services for wirelessly connected mobile and IoT nodes. It provides computational capacity near the source of the data, allowing various data pre-processing, refining and analysis functions to reduce the amount of data to be sent to cloud servers and therefore reducing the load inflicted on core networks and data centres.

This project will take the concept of edge computing to a new level by introducing the third, local, tier in addition to the data centre and multi-access edge computing (MEC) tiers. We will utilise Artificial intelligence to unleash the full potential of each Edge architectural tier to meet different application requirements. This project focuses on developing an intelligent three-tier Edge IoT architecture for enabling novel services around business areas such as smart transportation, Industry 4.0 and entertainment.